Investigating the Effects of Augmented Reality Cues during Non-Driving Related Activities on the Situational Awareness of Drivers

The aim of this project is to investigate, in the context of social interactions, the interaction between a driver and an autonomous vehicle. Autonomous cars are sophisticated agents that can handle many driving tasks. However, they may have to hand control to the human driver in different circumstances, for example if sensors fail or weather conditions are bad [MCA16, BUR19]. This is potentially difficult for the driver as they may have not been driving the car for a long period and have to quickly take control [POL15]. This is an important issue for car companies as they want to add more automation to vehicles in a safe manner. Key to this problem is whether this interface would benefit from conceptualizing the exchange between human and car as a social interaction.

This project will study how best to handle handovers, from the car indicating to the driver that it is time to take over, the takeover event, and then the return to automated driving. They key factors to investigate are: situational awareness (the driver needs to know what the problem is and what must be done when they take over), responsibility (who's task is it to drive at which point), the in-car context (what is the driver doing: are they asleep, talking to another passenger), and driver skills (is the driver competent to drive or are they under the influence).

We will conduct a range of experiments in our driving simulator to test different types of handover situations and different types of multimodal interactions involving social cues to support the 4 factors outlined above.

The output will be experimental results and guidelines that can help automotive designers know how best to communicate and deal with handover situations between car and driver. We currently work with companies such as Jaguar Landrover and Bosch and our results will have direct application in their products.